UK Quantum Technology Hub in Quantum Enhanced Imaging

We are an interdisciplinary team of physicists, engineers, and computer scientists seeking to form a Hub in Quantum Enhanced Imaging.

Our Hub will link world-leading quantum technologists with global industry leaders to transform imaging in alignment with industry priorities and national/international economic and societal needs. Together we will pioneer imaging and sensing systems with breakthrough functionality by developing a family of quantum-enhanced multidimensional cameras operating across a range of wavelengths, timescales and length-scales. Innovations will include:
- imaging with the most minimal, or only infrared, illumination;
- imaging even where line of sight is blocked;
- imaging at wavelengths unachievable by any conventional camera technology;imaging gravity fields with unprecedented sensitivity; and
- imaging the microscopic world using quantum light.

Quantum Technologies applied to imaging will create cameras offering functionality that is currently not available, transforming a multitude of applications in defence, security, transport, energy, aerospace and the medical/life sciences.

We are the only proposed Hub to address the imaging need, and we have over 30 industry partners firmly committed to the aims of the Hub. These partners range from SMEs such as M-Squared Lasers through to multinationals including Thales, e2V and Selex, and consortia including the CENSIS innovation centre, Fraunhofer UK, the UK Astronomy Technology Centre and government bodies including DSTL and NPL.

We will support this industrial engagement and exploitation pipeline through a £4M Partnership Fund, managed by our business-led Opportunities Panel that will support jointly funded projects with industry. An additional £3M investment from the Scottish Funding Council will create innovation space within the Hub where companies can co-locate with the academic teams in refining demonstrator systems advancing their TRL to fully precompetitive prototypes.

We will engage with the UK's Science Centre Network creating a quantum technology exhibition targeted to interested adults with appeal to wider family audiences and school groups. The exhibit will create space for dialogue about the impact of quantum technologies on the way we live, work and communicate, giving the public an opportunity to feed back their views to the research team.
The key strength of this proposal is the combination of a broad-based, highly experienced university consortium with established industry relationships and the relevance of a programme concept shaped by the challenges facing our industry partners.

Potential impact
Quantum enhanced imaging technologies will deliver economic and societal benefits in the areas of defence, security, medical imaging and energy. The main beneficiaries and expected impacts are:

- Security and defence sector
The Ministry of Defence (MOD) is UK industry's biggest 'customer', with total expenditures to external suppliers in excess of £18Bn in 2012/13. The DSTL recently identified the MOD's priority needs for technology advances in defence-related areas such as quantum-enhanced Lidar, covert ranging, depth imaging and ghost imaging. This emphasises the commercial prospects for those industry partners who will be able to supply relevant applications based on the work of the Hub. Companies already working in these fields and also committed to the Hub include DSTL, Selex ES, Thales, e2V and Atomic Weapons Establishment.

- Biomedical and life sciences
Advances in medical imaging and microscopy will deliver huge economic and societal benefits to healthcare systems and users, and to commercial suppliers. While the journey from technology development to clinical benefits requires time and the negotiation of a complex landscape, the impacts delivered in this area will extend far beyond the cycle of this project. Biomedical researchers will be able to conduct in vitro and in vivo imaging at minimal light levels and previously inaccessible wavelengths, advancing scientific knowledge, while supplying companies will be able to opening the door to the global medical diagnostic market. The NHS (and its patients) will benefit diagnostically from the increased quality of imaging technology and economically from the reduced costs of this fundamental service. Our Hub is already engaged with a number of industry partners who could potentially exploit the results of its work in medical imaging, e.g.: Optos, Astra Zeneca, Toshiba Medical Visualisation System, GE Healthcare and Lein Applied Diagnostics.

- Scientific and industrial instrumentation
The Hub's technology demonstrators will benefit a wide range of industrial partners in the photonics and imaging hardware sectors. Companies already identified as partners include: Chromacity, Coherent Scotland, UK Astronomy Technology Centre, Horiba Jobin Yvon IBH, STMicroelectronics, M-Squared Lasers, Cascade Technologies, Compound Semiconductor Technology, mLED, Malvern Instruments, ID Quantique, Renishaw, Andor Technology, Helia Photonics, Honeywell Hymatic and Kelvin Nanotechnology.

- Oil and gas sector through gravity imaging
Quantum enhanced optical readouts, combined with ultrasensitive low-frequency MEMS devices, will fill a long-standing gap in the oil and gas discovery market for low-cost, high-performance instruments with applications in hydrocarbon prospecting and environmental monitoring. The worldwide MEMS oil and gas market is estimated to reach US$2.65Bn by 2015. Companies in this sector who are already engaged with the Hub and will benefit from our technologies include Tullow Oil, BP Alternative Energy, Bridgeporth, Micro-G Lacoste, and Scintrex.

- New company creation
We expect the translation of quantum research to technology to create new opportunities for the commercialisation of disruptive technologies through new companies. Realising these opportunities will lead to various impacts including the attraction of capital investment, generation of highly innovative products and services, and creation of new jobs. Our history of new company creation includes; Qumet, commercialising event timing and photon counting measurement devices; Kelvin Nanotechnology, offering quantum fabrication services from JWNC; mLED, producing energy-efficient, high-intensity LEDs; and Intense, commercialising diode lasers based on Quantum Well technology.

- General public
The general public and school pupils will benefit from the Hub through our programme of public engagement and teaching resources supporting learning of quantum technologies in schools.